The POWER Tool

LiMETOOLS is a specialist behaviour change company that uses psychological learning theory in the development of organisational behaviour change tools. The company combines feature film drama, comic-strips, animated quizzes and factual documentaries to generate user engagement and deliver habit change, measured through embedded data analytics.

LiMETOOLS are excited to be responding to the Government's call for innovation to assist the country in quickly re-establishing its economic resilience after the COVID-19 pandemic. In this response, LiMETOOLS have developed The POWER Tool \[TPT\] or Personally Optimising Work Environments & Routines.

With the enforced COVID-19 workplace adaptation, there is new market awareness that homeworkers require guidance in upgrading their many 'office' environments/routines, whilst supporting their operational well-being.

In this market innovation, TPT will alleviate security stress by recognising in the teaching and learning content the new COVID cyber risks, in addition to existing homeworking patterns. It will support those people who used to rely on office mentors and have little cyber experience, to personalise their home systems and grow in confidence.

TPT will also focus on individuals' well-being, acknowledging and addressing challenges faced by people for whom homeworking has never made up a significant part of their working life, and will also help regular homeworkers to benefit from ongoing training to optimise their home working environment.

The POWER Tool will be accessed by home working employees via their desktop using a protected URL. The interactive experience delivered over a three, fifteen-minute sessions, will enable the user to self-audit their physical working conditions and their virtual online security environment, whilst adapting their habits and routines to ensure their productivity is supported by more efficient and confident collaborative online techniques. The tool will also immerse the user within a short fictional drama serial that allows them to observe common homeworking experiences that are carefully designed to ensure that the employee's emotional and mental well-being remains positive.

The project team have support from the BCP Council, Bournemouth University Science & Technology Faculty, Dorset Police Cyber Unit and the Dorset Manufacturing and Engineering Cluster. These local advisors will support the development of the tool.

The Chancellor Rishi Sunak stated in a recent briefing: _"We need to connect as many businesses with their employees as efficiently as possible if we are to bounce back in the medium term"_ The POWER Tool is designed to support a quick response to the new norms of 'working from home'.